EPSRC IRC in Targeted Delivery for Hard-to-Treat Cancers

While the survival rate for most cancers has doubled over the last 40 years, hard-to-treat cancers show survival rates below 14%. To combat these cancers, multiple pathways (immune/inflammatory, neoangiogenic, cell replication) need to be targeted and this necessitates a multimodal delivery approach that will increase not only the amount but also the range of therapeutic agents that reach the target site. This IRC will address this challenge by developing (i) delivery vehicles that are based on metal organic frameworks and organic cages and show substantially increased payload capacity, and (ii) implantable/injectable delivery platforms that are based on gels and electrophoretic pumps and enhance drug penetration through e.g. the blood-brain barrier. By combining these two approaches, we will achieve a step change in the amount and range of drugs that reach the tumour site. Two crosscutting translational activities, on material delivery & additive manufacturing and on validation, will consider the whole chain from the conception of the delivery system to its clinical application, leading to a holistic approach to the problem of targeted drug delivery. The proposed research program builds on an institutional-level initiative on therapeutic science and strong links with CRUK and with national labs and industry leaders in drug development. The interdisciplinary team involved in this IRC includes groups from five universities with expertise ranging from materials synthesis and characterisation, through device engineering and manufacturing, to pharmacology and cancer, and will deliver scientific breakthroughs that extend beyond the field of targeted drug delivery. Economic and societal impacts will be delivered and measured through a joined-up approach to market analysis, industry feedback and embedded anticipation of risks to translation. Engagement of end-users and stakeholders, which will begin as early as the preparation of the second-round proposal, will play a critical role in steering the IRC throughout its lifetime.

Potential impact
The chief impact from this project will be the development of new treatments for hard-to-treat cancers. Over the long term, these treatments will improve patient outcomes and quality of life by increasing the amount and range of drugs that reach the tumour site. In the short term, stakeholders and end-users including clinicians, patient groups, regulatory agencies and members of the healthcare technology supply chain, will benefit from the creation of an ecosystem that engages them at the early stages of the generation of a novel therapeutic solution. Industry will benefit by participating in a project that brings together state-of-the-art materials and device solutions to the field of drug delivery in a way that de-risks their transition to the market. The general public will benefit from a wide range of outreach events that target increased awareness of the future of medical treatments. The academic community will benefit from new scientific knowledge and engineering solutions that will be created by this interdisciplinary project.